Comparing plasma interactions at Titan, Mars, Venus and Enceladus

This project will compare plasma interactions at unmagnetized objects in the solar system. The interaction depends on the upstream plasma environment and the nature of the body. We will compare and classify the upstream conditions at the different objects and explore the linking physical processes. The research will use data from Cassini, Venus Express, Mars Express and Rosetta.